Mathematical Modelling of Atmospheric Convection for better Regional Climate Change Prediction

The simulation of clouds and precipitation is one of the weakest aspects of weather and climate models and is known to contribute to errors in predicting the regional impacts of climate change. Clouds and precipitation are controlled by atmospheric convection which usually occurs on spatial scales smaller than the grid scale and consequently must be represented by a parameterisation. Questionable assumptions are made in convection parameterisations such as neglecting mass transport by convection.

A new theoretical approach to convection parameterisation uses conditional averaging to calculate two values of momentum, temperature and density per atmospheric grid box: one for the convectively stable part of the flow and one for the convectively active part. This approach will enable transport of mass by convection. However, numerical solution of the resulting equations could have severe time-step restrictions.

This project will involve designing a numerical technique for solving the conditionally averaged equations for representing convection that will not require a very small time-step. Support will be provided for the student to implement their numerical method in OpenFOAM, a C++ toolbox for solving differential equations.

This project is part of the ``Revolutionizing Convective Parameterization'' project at Reading which is part of the NERC/Met Office programme ``Understanding and Representing Atmospheric Convection across Scales''. The student will therefore be part of a national network. This is an opportunity to contribute to model development that will directly feed in to weather and climate forecasting.

Potential impact
The primary impacts of this NERC / Met Office programme will be:

1. directly on the accuracy and utility of Met Office weather forecasts and climate predictions via implementation of improved convection parameterization in the Met Office's Unified Model (UM);

2. indirectly on other weather and climate prediction centres through promulgation of the methodology implemented;

3. indirectly on other weather and climate prediction centres through access to the reference data that the new methodology is based upon.

The RevCon project targets these impacts in a completely natural and straightforward way, since all of the project deliverables are important for the overall success of the programme and all map straightforwardly on to the above impacts. (Deliverables D1 and D2 in the Case for Support map to impact 3, D3 to D5 map to impacts 1 and 2, and D6 maps to impact 1).

A parameterization of convection is an essential ingredient in operational weather forecasting (including extreme events such as flooding), in seasonal weather forecasts and in regional and global climate models. A reliable and soundly-physically-based parameterization is therefore essential for the quality of weather forecasts and for reducing uncertainties in climate projections. Improved parameterization methods will ultimately impact end-users from government, industry and the public, through significant improvements to Met Office products and advice. The Met Office, in common with operational prediction centres worldwide, has made this issue a major priority. The Met Office has formal arrangements with a number of national meteorological services and research institutes around the world, concerning the use by these services of the UM. Therefore, these international partners, including Australia, Korea, new Zealand, Norway, India and South Africa, will also directly benefit from improvements to the UM.

The scientific understanding gained through this project will have similar impacts within other operational centres, and will drive forward the fundamental understanding of convection within the academic and broader WGNE (Working Group on Numerical Experimentation) community. This will be further facilitated by the availability of reference datasets from the RevCon project which will form the basis of further exploitation.

Ensuring the project's potentially very high impact requires two-way exchanges with scientists working on operational weather and climate prediction and a full engagement with the international community. We will achieve this by working with the Met Office (project partners) and through international communications and collaborations that will build new links and develop the existing links of the investigators with operational centres (eg, ECMWF, DWD, Meteo France).